Footprint Web Tool

Programming assistance and advice to develop a web-based tool to administer and share assessments for Igloo Regeneration Ltd's 'footprint' sustainable investment policy. This aims to improve workflow and communication, maximising the impact of our assessments and thereby the sustainability of Igloo’s (and their partners) built developments. This project will also be a practical opportunity for us to learn more about advanced information management use techniques, which can be used to support the full range of our work in sustainability in the built environment.